NLP for accessibility of historic building inspection reports

Cheribim Ltd, in collaboration with Sheffield Hallam University (SHU), are exploring how Large Language models (LLMs), fine-tuned with retrieval-based approaches can be used to enhance the condition inspection process at historic buildings, encouraging appropriate conservation planning and activity, including that aimed at transition to net zero at local, regional and national level. This project seeks to maximise the benefits of retrieval-based fine tuning, including its flexibility, efficiency, cost effectiveness, and the potential for improved accuracy.

We are developing an AI-enabled report analyser capable of responding to a variety of enquiries related to the condition of historic buildings using current and legacy inspection data using a dataset derived from hundreds of Quinquennial Inspection Reports related to historic church buildings. Aimed at the cultural heritage and built environment sectors, the analyser is specifically intended for use by building managers and central officers involved in the day-to-day maintenance of these important cultural places.

We are working closely with custodians and managers to identify the most important of these enquiries and define clear 'red lines' - where users are advised to consult conservation experts such as their architect or surveyor. The report analyser is intended to support appropriate conservation activity based on expert assessment, ensuring the protection of historic fabric.

Key features will include:

* A natural language interface, capable of responding to specific enquiries in an accessible, clear way, like Chat GPT and Microsoft CoPilot
* The ability to identify building elements (e.g. roof) and assign related condition observations and recommendations
* Insights based on single reports, multiple reports associated with one building, and multiple reports across buildings